VecoB - A novel spatial insect repellent

"More than 50% of the global population are at risk of vector-borne diseases such as malaria, Dengue fever, Yellow fever, Zika and Lyme disease, causing 1 billion cases and 1 million deaths per year. Environmental changes are causing an increase in the range and abundance of disease vectors such as mosquitoes and ticks worldwide. The socio-economic cost of these diseases is significant: Zika virus caused GDP losses of ~$18BN in Latin America and the Caribbean in just 2 years (UNDP,2017). Annually, the UK has 481,000 A&E attendances for insect bites, costing the NHS £59.6 million per year (£124 per visit). For many vector-borne diseases there are no available vaccines and drug resistance is increasing, with insect control and repellent products essential to prevent disease outbreak. Given the rise in resistance to insecticides and emerging evidence of resistance to existing repellents (e.g. DEET), amongst other environmental and health concerns, novel solutions are urgently needed to tackle growing arthropod-related public health problems.

To address this challenge, Vecotech has identified a novel, natural, plant-derived repellent which has proven to be topically and spatially effective in feasibility tests against several key species of mosquitos, midges and ticks. Building on this work, this project aims to develop an advanced formulation that provides stable protective efficacy and can be incorporated into a biodegradable material for use as a best-in-class wearable or household repellent product with a minimal environmental footprint. Compared to current wearable repellent devices, which have a protective efficacy of <2 weeks, Vecotech's solution will show long-lasting protective efficacy over 3-5 months, representing a \>5x increase on current state-of-the-art.

Success in this project will enable Vecotech to bring a range of market leading wearable and home-based spatial repellent products to the market, with global exploitation potential within the insect-repellent market forecasted to be worth £5.39 billion by 2026, increasing company revenue and profit to support continued growth and competitiveness. The VecoB solution is anticipated to contribute to reductions in global morbidity/mortality rates of vector-borne diseases, aligned with the World Health Organisation's recommendations for elevated insect-control measures to prevent vector-borne epidemics. This will help to reduce the economic costs of lost working days and medical costs associated with vector-borne diseases. As a naturally-derived product, VecoB-based products will be safe, have a high public acceptance and will selectively target medically important vectors with no risk to the health of humans, wildlife or the broader environment."